Data discovery made easy: Applying ML to a diverse social science database

Existing data services prioritise bulk downloading, and have recently emphasised the needs of large scale data science - big data. This proposal is as much about "small data": about making it much easier for mainstream social scientists, expert in their disciplines rather than in programming, to locate smaller but crucial secondary datasets, or even individual data values (e.g. the number of seats won by a particular party in a particular general election) - often data not for secondary analysis but for direct quotation. It is also about enabling a large mass of very diverse social science data, all aggregate counts, to be treated as a single big data dataset.

In the past, academic researchers could draw on assistance from specialist social science or data librarians, but these are now scarce outside the copyright libraries. Some will find data via the UK Data Service (UKDS) or NOMIS, but they have significant learning curves. More, arguably, rely on less formal sources such as Wikipedia, or general Google searches.

This pilot study will apply new machine learning (ML) technologies to simplify and accelerate access to social science data. It has a high probability of success because it brings together developers who already have substantial experience with ChatGPT and a data structure which already provides a unique combination of thematic diversity and structural consistency. The larger challenge is making this structure easier to extend. Overall, we will:

(1) Create user-centred evidence by surveying the data needs of mainstream social scientists, and how they are currently being met, through an extensive literature review, and a series of in-depth interviews, organised around REF submissions in economics, sociology and social policy. We will focus here on all researchers who make some use of quantitative data in their research outputs, not just on existing users of academic and government data services, and investigate the strategies they use to find data.

(2) Build a natural language interface enabling subject experts to easily answer questions where the answer is a small table, a graph or a single number. We will also explore the potential for a public API (Application Programming Interface).

(3) Develop a system employing ML to accelerate importing data from conventional tables with a range of structures into our much more integrated structure, simultaneously creating the necessary metadata (lists of categories, lists of reporting areas, and so on).

(4) Also develop new and enhanced tools for managing the existing metadata frameworks.

(5) Assess how well these developments meet our goals. This will include commissioning outside experts to evaluate how well our approach matches and enhances existing curatorial best practice, and how well the new interfaces meet user needs.

The present project should be seen as "proof of concept": not creating a replacement for the UKDS but informing future curatorial practice. In particular, we will argue for prioritising the data needs, often quantitatively modest, of mainstream social scientists. Recent developments have done little for them, and unfortunately, "big data" of relevance to social science almost always raises large confidentiality issues and must be left mainly to government, not academic services.

This proposal addresses both Theme 1, the federation of data services and Theme 2, data discovery using machine learning or other AI technologies.